A rapid evidence review of gambling harms in ethnic and faith minority communities

Gambling harms are increasingly recognised as a significant public health and social inequality issue in Great Britain. However, there is a lack of understanding around how these harms affect people from ethnic and faith minority communities. While recent research suggests that individuals in these groups may experience higher levels of gambling harm, they are often less likely to seek support or access treatment. Evidence is currently fragmented and limited in scope, with many studies grouping diverse ethnic communities together or overlooking the influence of faith entirely. This masks important differences in risk, harm and access to help.

This project will undertake a rapid evidence review to assess what is currently known about gambling harms among ethnic and faith minority communities in the United Kingdom. It will focus on three key areas: the types of harms experienced, the barriers to accessing treatment and support, and the social, cultural, and structural factors that increase or reduce the risk of harm. The review will also examine the role of faith, recognising that religious beliefs and community norms can both protect against gambling harm and create additional barriers to help-seeking.

The review will bring together findings from academic research and grey literature. A lived experience advisory panel made up of individuals from ethnic and faith minority communities will help shape the review at every stage to ensure the findings reflect real-world experiences and cultural contexts. The project is designed to deliver timely, actionable evidence to inform public health efforts, support the development of culturally competent services and ensure that minority communities are not left behind in the national response to gambling harms.

The findings will support policymakers and service providers in designing more inclusive, accessible and effective interventions. Community and faith-based organisations will gain insights into how they can play a stronger role in prevention and recovery efforts. The review will also help researchers identify gaps in the evidence and highlight the need for more intersectional and culturally relevant studies. Overall, this work will contribute to a more equitable understanding of gambling harms and support targeted efforts to reduce them in underserved communities.